Faithfulness and Interpretability in Natural Language Processing: From Summarization to Table-based Fact Checking

This research focuses on enhancing faithfulness and interpretability in natural language processing systems, with particular emphasis on summarisation and table-based fact checking. The work spans multiple directions including: (1) investigating faithfulness in summarization systems, examining the relationship between factual overlap and faithfulness in generated summaries, (2) developing methods for scientific and table-based fact checking, analyzing different types of errors in reasoning chains and their impact on downstream accuracy, and (3) exploring multimodal approaches to question answering and reasoning. The research aims to improve the reliability and trustworthiness of NLP systems through a better understanding of their reasoning processes and the development of more robust evaluation metrics.